PyroPower Africa Stage 2

PYROCHEMY[TM] is a patented pyrolysis technology developed by PyroGenesys to convert agricultural waste to renewable electricity, process heat, biofuels and carbon removal. The novel containerised format of the PYROCHEMY[TM] system enables rapid deployment to provide reliable, affordable, renewable electricity to off-grid communities.

Project partner Mobinet will facilitate access to formal banking services, microfinance and credit using their SIMPAY mobile banking platform. The SIMPAY transaction service will be trialled with the Hello Tractor booking app to enable farmers to pay for and secure mechanised farming services.

Hello Tractor connects tractor owners and smallholder farmers across sub-Saharan Africa & Asia through their Tractor booking app. The company will drive the uptake of farmer mechanisation by establishing 10x "MechHubs" across Nigeria that will serve the needs of farming communities, whilst also acting as PYROCHEMY[TM] feedstock aggregation centres/operating sites and Biofuel distribution points.

Proactive engagement and facilitation of women farmers and women-owned and run businesses, and wider engagement with disadvantaged groups to ensure they are included and their specific priorities and needs are being met, will be prioritised by all partners.

ATMANCorp owns/operates a 700 hectare cassava farm and flour mill in Oyo State and will supply feedstock to and host a PYROCHEMY[TM] commercial pilot along with a Micro Enterprise Park (MEP). The commercial pilot will provide biofuel to run a 250kva genset used to generate power for the factory and MEP and supply culinary-grade steam used for sterilising food processing lines in the factory.

Aston University will build on their biofuel work with PyroGenesys in ECR7, to develop a continuous liquid biofuels process for producing renewable diesel and kerosene. Manufacturing methods required to scale up the process for commercial production, will be developed by ICMEA-UK.

Introduction of these liquid biofuels to the Nigerian market, in the form of renewable alternatives to diesel and kerosene, will be facilitate by Hello Tractor, who will supply test fuels produced by the commercial pilot to tractors operating from MechHubs across the country.

Within 5 years of project start, lessons from the commercial pilot will inform the rollout of over 100 commercial PYROCHEMY[TM] installations across Hello Tractor's network of MechHubs.

Deploying Mobinet's SIMPAY payment platform will also be used to support cashless electricity purchases made using featureless mobile handsets with no internet access in farming communities served by Hello Tractor's MechHubs.